Cardiff University And Agilent Technologies UK Limited

To adapt and embed a technology to sensitively measure genome-wide ultraviolet light induced DNA damage for photogenotoxicity testing in human cells.